Mathematical Modelling of Cancer-Adipocyte Interactions in Ovarian Cancer

Ovarian cancer (OC) has the highest mortality rate of any gynaecological malignancy, with 5-year survival rates of less than 50%. A primary target of local metastasis for OC is the adipocyte-rich omentum, which regulates aspects of peritoneal homeostasis including inflammation, angiogenesis, immune response, and metabolism. The transformed omentum and tumour-associated adipocytes have been demonstrated to play an important role in generating a pro-metastatic tumour microenvironment (TME) within the peritoneal cavity. Therefore, cell-based models incorporating adipocyte-TME cell interactions can provide insights into the development and progression of OC.

In this project, we will explore the mechanisms mediating the interaction between adipocytes and TME cells to identify key signalling events and determinants of cell fate and chemoresistance properties of tumours with the ultimate aim of developing better treatments. We propose to investigate this by using data-driven multiscale mathematical modelling approaches. While in vitro cellular experiments are great tools to explore underlying biological mechanisms, the mathematical models that are concomitantly developed will be helpful in predicting key tumour characteristics incorporating different cells of the TME based on in vitro data. Here, we will develop a data-driven multiscale modelling framework incorporating key cellular mechanisms, and once calibrated, these models can be used to predict mechanisms driving chemosensitivity and to inform mitigating strategies that can be investigated using further experiments.